Cross-Cultural Connections for Users of Existing Longitudinal Cohort Studies

The UK has an unparalleled tradition of longitudinal birth cohort and panel studies that track generations of babies (and their families) from birth throughout the lifespan. The cohorts span over 70 years. The 1946 British Cohort Study and the 1958 National Child Development Study have been following the lives of over 20,000 people born in England, Scotland and Wales. These studies have been tracking study participants' height, weight, health, school performance, social class, deviance (e.g. bullying others, crime behaviours), and their later employment and relationship histories, health, life satisfaction and so on. Another study began in 1970; and then others in the 1990s and 2000s, including twin cohort studies, which can assess the relative importance of genetic and environmental influence on child development. Taken together, this research has made major contributions to UK health, education, economic and social policy, and to our understanding of individual development across the life course.

The recent ESRC Longitudinal Studies Strategic Review noted that advances in longitudinal studies in other countries - including Japan - are now opening up key opportunities for rigorous international comparative studies on a wide range of issues including comparisons of life-course trajectories to better understand how environmental circumstances and policy can affect development trajectories, health and other outcomes. The Review also, however, noted that there is currently a lack of the right mix of skills and mentoring in quantitative 'know-how' to make these sorts of comparative analyses possible. More specifically, The Review highlighted the need for data harmonization to enhance international comparative research and improve its methodological foundations.

This application aims to create sustainable international collaborations between UK and Japanese researchers to enable high-quality applications for future UKRI-JSPS bilateral research calls, as well as high quality peer-reviewed journal articles. We aim to bring together UK and Japanese researchers who are examining risk pathways to inform detection and prevention, fitting well with the ESRC's priority to understand social factors involved in mental health. To this end, we will utilise the pump-priming funds to (i) have a UK team deliver two workshops in Japan on data harmonisation and the estimation of developmental trajectories. We envisage that these workshops will act as a forum to begin a dialogue about wider harmonisation possibilities within existing cohort studies. (ii) The Japanese researchers will come to the UK to showcase existing projects and papers that arise from these workshops.

Potential impact
IMPACT SUMMARY

The UK has an unparalleled tradition of longitudinal birth cohort and panel studies that track generations of babies (and their families) from birth throughout the lifespan. The 2017 ESRC Longitudinal Studies Strategic Review noted that advances in longitudinal studies in other countries - including Japan - are now opening up key opportunities for rigorous international comparative studies on a wide range of issues including comparisons of life-course trajectories to better understand how environmental circumstances and policy can affect development trajectories, health and other outcomes. The Review also, however, noted that there is currently a lack of the right mix of skills and mentoring in quantitative 'know-how' to make these sorts of comparative analyses possible. More specifically, the Review highlighted the need for data harmonization to enhance international comparative research and improve its methodological foundations.

This impact summary (and proposed project) focuses on the short-term gains that are needed to enable rigorous international comparative studies in the medium- and long-term. To this end, the overarching goal of the proposed programme of activity is two-fold. Firstly, to provide the mentoring and the quantitative 'know-how' for data harmonization to enable comparative analyses. Secondly, to provide the social milieu by which international these collaborations could be initiated.

Who will benefit from this activity? The key group we anticipate benefitting from this programme of activity is the UK and Japanese social science research community. Here we expect that early, mid- and late-career researchers will have the opportunity to increase their exposure and knowledge on the intricacies of cross-cultural data harmonization. This type of knowledge is essential for international comparative research.

How will they benefit from this activity? The researchers will benefit in two main ways. Firstly, for Japanese researchers, by gaining the mentoring and statistical knowledge needed to competently engage in data harmonization. Secondly, for Japanese and UK researchers, through the planned networking opportunities that will lead to on-going collaborations.

What will be done to ensure that they have the opportunity to benefit from this activity? Firstly, through the planned programme of activity: the workshops (in Japan) and the research showcase (in the UK). As stated in Pathways to Impact, the UK and Japanese Advisory Boards will be instrumental in ensuring the success of the overall programme of activity. In addition, the instructors on the workshops have previously delivered, with success, the materials and practical sessions proposed here (see Case for Support). Secondly, through providing language translation. One major obstacle for de novo interactions between UK and Japanese researchers is the language barrier. In the proposed workshops (in Japan) and the research showcase (in the UK) we will have early and midcareer researchers acting as translators. We will also translate all workshop and showcase material, such that it is provided in both Japanese and English.